Post War Literature and Reconstructing Sri Lankan Cultural Memory

My thesis argues that the literary production of post-war era in Sri Lanka has to be seen as an assemblage of various aspects such as the spectres to memorialise the conflict and lingering trauma, position the geopolitical realities of Sri Lanka in the present time, and reconstructing cultural memory. Arnmarker avers how even as the directions of reconciliatory approaches remain unclear in Sri Lanka. This project takes into account equal number of Sinhalese and Tamil writers further divided equally into writers who have been writing through the war and the ones who have written in the post-war era, thus aiming to probe how these narratives are situated in an interstitial literary space caught between asphyxiating violence and trauma of the civil war on the one side and the post war spectres and silences haunting and discording the present reality on the other. By so doing, this research will demonstrate how the post war interstitial spaces deconstruct the idea of memory which subsists within the cultural framework of Sri Lanka. These writers perform a subjective transfusion which problematises the terms of humanist knowledge. Thus, they provide us the suppressed counter-memories and also subtly deconstruct dominant narratives in post war Sri Lanka. The selected literary works are united in the notion of death being omnipresent rather than being an individual experience engaging Sri Lanka as a postcolonial crypt whose manifold specters, ghosts, spirits, and djinn suture the liminal spaces between life and death probing the idea of "learning to live" and refuse the cleavages between space and time, between interior and exterior thus giving us a larger schemata of unearthed areas of research when looked from a deconstructive prism. These works shall be situated in their historical and sociological context by reading them contrapuntally against multiple anthropological works. This project shall also take into account popular historical/archival projects and testimonial narratives. The first chapter will flesh out the figure of the ghost or spectre as a crucial cynosure in the apprehension of the violent aftermaths. The post war sensibilities and the theoretical groundwork laid here will assist to sketch the project's philosophical implications. The second chapter will launch an investigation into the ways in which deconstructive and spectral prisms offer an overarching framework for locating, if not fixing the moving target that is the political, judicial, and cultural complex of the post war reconciliation and sensibilities in reconstructing cultural memory. The third chapter will look into the institution of family while attempting to reconstruct the cultural memory as a contentious discourse that frames understanding and is reproduced by social practice. The fourth chapter, finally will synthesise all of the material and analysis above to initiate a reconstruction of cultural memory which as argued through the earlier chapters has been distorted while taking into account that collective memory is the indicator of the present interests of the group's present remembrance. Deploying a methodology of literary and cultural criticism, this project will bridge the gap of the literary shift between civil war and post-war periods pertaining to the social and cultural impact of the conflict shaping and reconstructing Sri Lankan Cultural Memory. The work is thus situated within the emerging literatures on necropolitics, necropenology, and cultural trauma considering the ways in which reconstruction of cultural memory happens in Sri Lanka while also taking into consideration the geopolitical realities that shaped the conflict. With the investigation of the spectres in a geopolitical framework through a deconstructive prism, this project will also serve as a crucial instrument for future policy making in the context of Sri Lanka.